Researching an Alternative Titanium Etching Process for the Manufacture of Micro and Nano Parts

This project aims to develop a process that would replace existing technology
and as such would take sales from the existing supply base as well as offering
designers the potential to develop improved components such as micro fluidic
mixers and medical implants with small feature which would offer enhanced
capability and, for this project, the potential of a niche market. As such , a
successful conclusion to this project would place Datum in a unique position to
expand its sales significantly.
The marketing plan has been developed and is shown in Appendix 7 this shows
initial links with two end users of parts. These have already been identified
(Hewlett-Packard research Labs in Bristol and Medical Devices in Yorkshire)
both have expressed strong interest and have pledged their support. It is also
intended to engage professional marketing support. Qi3 have been identified as a
potential company for this role, initial discussions have taken place and cost for
using their services have been included in the project plan.